Medical Imaging for cancer studies

Medical Imaging for cancer studies The project will be part of our work to standardise medical imaging and its analysis,
to develop AI methods for medical imaging analysis and interpretation and to build a unique methodology for big data
studies in healthcare.